Glasgow Caledonian University and CPA Engineered Solutions Limited KTP 21_22 R5

This KTP will embed expertise that will allow us to create software that interacts with sensors, allowing us to monitor our hardware assets remotely. This will allow us to deliver 24hr care and diagnose faults, minimizing disruption to our customer's business.